University of Portsmouth Higher Education Corporation and Jiva Materials Limited KTP 23_24 R1

To further develop Soluboard - the world's first organic and fully recyclable Printed Circuit Board laminate material. To focus on the development and testing of Soluboard CCL-v2 for multilayer PCB applications within computing, lighting, domestic appliances, aerospace and automotive market segments.